zero-carbon lime

CCC has developed a unique low-cost low-temperature process to manufacture zero-carbon lime and magnesia from cheap mineral silicates and concrete wastes. Lime and magnesia are widely used in the manufacture of construction materials and are usually produced by carbon-intensive roasting of carbonate limestones. CCC's process has potential to massively reduce the embodied carbon content of buildings.